The University of Birmingham and Truflo Marine Limited

To Understand the physics of severe service tribological interactions to enable the development of a sustainable range of valves using the latest technologies.